The University of Reading And Cultech Limited

To develop a colonic model system that enables rapid pre-market efficacy testing of novel nutraceutical products and to develop a synbiotic product using the model.